What do neural network architectures learn about language? Probing for Semantics and Syntactical Relationships in Large Pretrained Language Models

In recent years, pretrained language models (PLMs) built using deep Transformer networks dominated the field of natural language processing (NLP). Deep neural models perform well in many natural language processing-related tasks but can be hard to understand and interpret. A body of research has thus arisen to probe such models for a better understanding of the linguistic knowledge they encode and their inner structure.

This project aims to find out more about what such models learn about language, focusing specifically on semantics. Recent probing methods for lexical semantics rely on word type-level embeddings that are derived from contextualized representations using vector aggregation techniques and many PLMs use weight tying. Results from studies have shown that word embeddings are liable to degeneration. When this happens, word embeddings are not uniformly spread out in the embedding hyperspace, but rather they appear as a narrow cone. This is problematic because due to the incorrectly modelled hyperspace, the cosine similarity between two random, unrelated words would not be meaningfully big enough. Through experimentation of a series of experiments that are linguistically-driven tasks, it is hoped that a better understanding of PLM models can be obtained, as well as insights to resolve this issue of vector degeneration. In particular, areas of exploration include computational linguistics, probing for idiomaticity, complex forms of negation and perceptual nouns injection.